Quantum-enhanced multiphoton fluorescence microscopy

The project aims at building a novel multiphoton fluorescence microscope that relies on quantum states of light to overcome the sensitivity limits of the current technology. The student will develop and build the appropriate quantum light source for enhancing multiphoton absorption to levels where fluorescence can be excited using lower laser power, ideally suited for biological samples. It will encompass a combination of nonlinear and quantum optics, as well as imaging.
The PhD student will work on the design and realisation of optical systems, nonlinear frequency conversion, the generation and characterisation of quantum states (e.g. entangled photons), software coding and microscopy. They will have access to state-of-the-art optical laboratories, laser sources and photon detectors. On-chip sources of entangled photons for building more compact and application-oriented systems will also be investigated.
The studentship is co-funded by Fraunhofer Centre for Applied Photonics, Glasgow, UK (https://www.cap.fraunhofer.co.uk), giving access to their prototyping facilities and promoting collaborative work with technology users.